MOJU NOV

Moju is a new drinks brand that requires innovatively designed packaging to ensure it is as environmentally friendly as possible while clearly differentiating itself from the competition and aligning with the companies core brand values